Imaging Reactive and Inelastic Stereodynamics of Radicals

This is a PhD research project in Chemistry. The project will study the stereodynamics of collisions of small radical molecules, using a combination of crossed molecular beams with spectroscopic state detection through resonance-enhanced multiphoton-ionisation, coupled to velocity-map imaging of the resulting ions. The radicals (e.g. NO, OH, CH) will be collided with atoms and molecules of interest in atmospheric, combustion or astrochemical environments, and the candidate will determine the differential scattering cross sections for the radicals at a rotational state-specific level, and where possible, the angle-resolved rotational polarization moments. These results will be compared to theoretical models of the scattering, either classical, or where possible quantum mechanical, providing information on, and tests of, the potential energy surfaces that determine the collision dynamics.